Conditional Compression for Efficient Neural Models

My research focuses on developing efficient neural architectures that adaptively process raw inputs without fixed preprocessing components like tokenizers, bridging the gap between byte-level flexibility and computational efficiency. During my PhD, I have made contributions that advance this vision: developing Dynamic Token Pooling [4] for learnable segmentation that could be used to replace fixed tokenizers while improving modeling efficiency; investigating efficient training algorithms [2] and developing practical implementations including a widely-used T5 training repository [3]; and advancing efficient attention mechanisms through Dynamic Memory Compression [5] for inference speedup and memory savings, as well as conducting the largest empirical study of training-free sparse attention methods to date [6]. My current work continues to advance this research direction by developing multi-token prediction methods using probabilistic circuits to accelerate generation with byte-level models, creating rigorous long-context evaluation benchmarks, and preparing foundational guidelines for next-generation byte-level models ultimately paving the way for more robust and accessible foundation models.